Investigate the complex flow and heat transfer occurring in gas turbines using advanced computational fluid dynamics

Investigate the complex flow and heat transfer occurring in gas turbines using advanced computational fluid dynamics and aiming to improve current design methods and understanding in industry.

TBD